Ulster University and ASSA ABLOY Limited KTP 24_25 R3

To develop an innovative smart fire door inspection and monitoring system using advanced sensors and IoT technology. It automates the inspection process, enhances safety, and reduces costs by providing real-time data and predictive maintenance, transforming fire safety management in both commercial and residential buildings.